Application of a human stem cell model of early Alzheimers disease pathology to drug discovery and testing

Dementia is a brain disease in older people which starts with memory loss and progresses to severe problems with thinking, learning and carrying out simple daily tasks, including feeding yourself and recognising friends and family. Most people diagnosed with dementia die less than 10 years after diagnosis. In dementia, brain cells malfunction in the early stages of the disease and then start to die off. Alzheimer s disease, named after the man who described it 100 years ago, is the commonest form of dementia worldwide, and accounts for about two thirds of dementia cases. Currently, there are no medicines that slow down or cure any type of dementia. One reason for this is that only humans get dementia, so giving animals like mice a type of dementia that looks and acts like the human disease is difficult. If other animals got dementia, we would be able to study the disease in them and develop new drugs to treat the disease. To get around this problem, we have come up with a way to grow human brain cells in the lab, by turning a person s own skin cells into the brain cells that are affected by Alzheimer s disease. We ve used this to make brain cells that get a type of Alzheimer s disease, by making brain cells from people who were born with Down syndrome, the commonest cause of mental retardation in the world. Unfortunately, most adults with Down syndrome also get Alzheimer s disease, because they have an extra copy of one of the genes that can cause Alzheimer s disease. The Down syndrome brain cells get sick in the lab in a way that is very similar to what we see in the brains of people with Alzheimer s disease, but they do it in months instead of decades. When we feed the brain cells with drugs that are being developed to treat Alzheimer s disease, we stop the development of the disease. We are now using these cells to find new drugs that can slow down the disease, as a first step to going on to test them in people with Alzheimer s.

Technical abstract
There are currently no disease-modifying drugs in clinical use for Alzheimer?s disease (AD), of which there are 25 million cases worldwide. A human model of AD will be very useful for research and drug development, to complement available animal models. Any relevant disease model must use the cell type affected by the disease, and develop pathology on a useful timescale. To solve both of those problems, we developed a process to differentiate human pluripotent stem cells to cerebral cortex neurons, the part of the brain affected in AD. To model early stage Alzheimer?s disease, we used this process to generate cortical neurons from Down syndrome iPS cells (DS-iPS). Adults with Down syndrome develop early-onset Alzheimer?s disease, primarily due to increased expression of the amyloid precursor protein on chromosome 21. A key step in the development of Alzheimer?s disease in vivo is the increased generation and accumulation of the pathogenic Abeta42 peptide fragment of APP in the cerebral cortex. The generation of Abeta42, the formation of amyloid plaques and neuronal cell death occur in our system over a period of months, compared to typically several decades in vivo. Production of Abeta42 is abolished in this system by known gamma secretase inhibitors, demonstrating the utility of this system for identifying disease-modifying compounds. We propose to use this DS-iPS model of early-onset AD as an in vitro platform for screening and identifying compounds that alter Abeta production and accumulation and Abeta42-mediated cell death, using libraries of known bioactive molecules. This will both demonstrate the utility of systems such as this for disease modelling and drug testing/discovery, but also identify novel candidate disease-modifying compounds.